Wind Tunnel

Met Engineering Limited (MetEngUK) proposes to establish a practical working relationship with Salford University wherein the company would have access to the University's existing wind tunnel facility for the traceable calibration of precision wind speed measurement sensors employed by wind turbine operators and other professional users.